FLORA-SAGE - Federated Learning Optimised for Remote Assessment of Species in Agricultural Grassland Ecosystems

FLORA-SAGE will contribute towards co-creation of scientific exploration of large-scale, complex interactions within grassland biodiversity systems by realising the potential of sensing and monitoring technologies, artificial intelligence and digital twinning, autonomous and remote sensing, and high-performance computing to create new information services for research, government, and businesses.
The UK government has committed to a national rebalancing of land usage through policies designed to increase biodiversity in agricultural settings as a means of improving the profitability and sustainability of food production. Plant biodiversity and health are important metrics to assess the health and diversity of ecosystems when used in conjunction with other indicators, including animal biodiversity, water quality, and habitat integrity. Growing evidence emerging from various fields highlights that plant diversity could be purposefully used to guide soil biodiversity and sustainable agriculture can take advantage of this potentially highly effective yet environmentally friendly and cost-effective management strategy.
Drones and satellite methods for measuring spectral metrics are emerging as a powerful set of tools for assessing local and regional plant biodiversity and allow explicit studies of the biodiversity spectral relationships at multiple scales. FLORA-SAGE will develop accelerated artificial intelligence-based software tools to reliably measure plant biodiversity (species abundance, density) and health (nutrient deficiencies, stressors, pests, sward structure, soil organic matter) from high resolution image and spectral data collected in agricultural grasslands. For maximal effectiveness the FLORA-SAGE biodiversity monitoring system exploits drone imaging at very fine spatial resolution for local monitoring, where spectral responses and diversity are directly related to plant biodiversity through the species-specific optical traits associated with plant functional and structural properties. The drone monitoring is nested within earth observation performed by satellites with repeat coverage, embedding place-based biodiversity monitoring that provides benefits at local, regional, and national levels.
FLORA-SAGE aims to bridge existing data gaps by synergising ground truth measurements derived from physical soil samples with the intricate details from drone imagery and permit the training and verification of satellite earth observation models and the proposed federated learning environment. These models will offer segmentation and identification of plant species with high precision, and subsequently mapping extensive areas with unparalleled detail. FLORA-SAGE will integrate the drone and satellite pipelines within a secure and accelerated federated learning system for storing and analysing the vast amounts of data generated, enabling trusted stakeholders to collectively train and verify the developed artificial intelligence models. In doing so we will create environmental infrastructure that supports scientists to work with local communities and embed science that addresses sustainable food production, biodiversity assessment, and habitat loss. The software tools and infrastructure will standardise trustworthy biodiversity assessment and monitoring, facilitating stakeholders to collaborate instead of diverging on workflows, and unlock innovation and economic potential at scale by enabling partnerships that allow communities to work together at scale. The federated learning attributes promote open strategic policy by providing reliable evidence to drive regulatory changes while protecting the confidentiality and privacy of commercial stakeholders.
FLORA-SAGE is co-created with stakeholders from sustainable and regenerative farming and environmental conservation including farming cooperatives, interdisciplinary research clusters, and a wide selection of agri-tech companies. We will release all outputs as open source to support sustainable business model innovation with stakeholder SDG value co-creation, including toolkits directed towards community stakeholder, regulators, and policy makers and disseminated via workshops, briefs, publications, and articles in specialised media.